Towards better structural steels sections: optimisation of high frequency induction welded line pipe products

Steel line pipes are widely used in energy sector for onshore and offshore oil and gas transportation. The products are produced from strip by forming and welding to shape. Due to the range of potentially harsh environments, there is a need for higher strength and improved toughness especially on welded part in these products, particularly with considerations for CO2and H2 transportation to meet the future energy sector needs. This project will consider the microstructure development during the high frequency induction welding process, using both modelling and experimental methods, to determine the microstructure - property relationships and if the full pipe body tempering heat treatment post welding can be eliminated, giving cost, energy and CO2 savings